3D Inertial Representation of Car motion

The goal of the project was to give more accurate representation of automobile motion on 2-dimensional maps by incorporating roll and pitch angle orientation into tracking algorithms.